Fabrication and Erection of Steel Concrete (SC) Modular Construction for Nuclear Power Plant (NPP)

Composite steel-concrete (SC) modular construction comprises panels of two steel plates with a concrete infill assembled into modules. SC modules are being used in new nuclear power plant (NPP) to considerably shorten construction time and improve quality using offsite fabrication. However, there are still problems associated with construction of SC modules. In particular, existing methods of joining the plates together, joining panels together and joining modules to foundations have numerous shortcomings. This project will, at a realistic scale, provide proof of concept of a new technique (“Steel Bricks”) to build SC modules whilst overcoming the problems associated with existing techniques. The project will involve the design and construction of a scaled diesel generation building, supported by workshop trials, material tests and quality assessment. There will also be significant engagement with key stakeholders throughout the project.
The project builds on a 2011 TSB feasibility which explored design and construction of SC modules in NPP. It will create a significant opportunity for SME fabricators to participate in the civil nuclear supply chain.